Understanding the impact of biophysical & biochemical composition of seed covering layers on weed persistence and response to environmental conditions

Feeding the world in a sustainable way is one of the greatest challenges of our century. Global demand for food is rising and by 2050 agricultural crops will have to provide food for ~9 billion people. Weeds are a major issue in agriculture and cause high yield losses, particularly in cereals, which we depend on the most. Fruits and seeds are the main way in which plants reproduce. Their seed/fruit coats represent the interface with the environment and have a huge impact on germination timing and stress resilience [1-3]. Weed species have evolved coat permeability properties that contribute to their survival, might help them to avoid herbicides and other weeding practices along with unfavourable environmental conditions. Physiologically dormant weed seeds such as Amaranthus spp. and Chenopodium album undergo seasonal cycling in the soil seed bank [4]. The dynamics of their dormancy and longevity traits (biochemical ageing and repair processes) determines seed persistence and responsiveness to environmental cues. It is well known that seed coats (covering layers including testa and endosperm), can differ considerably in their biophysical and biochemical properties (genetics x environment interaction) and are thereby key determinants of dormancy and longevity traits. It is still unknown for weeds if and how the biophysical and biochemical coat properties dynamically change and what underpinning mechanisms link this to weed seed bank persistence. The proposed PhD project builds on the distinct and complementary expertise of the supervisory team, RHUL's unique seed biophysics platform, and the group's biochemical analytics and imaging expertise. A comprehensive understanding of weed seed germination can lead to new research, skills, knowledge and technology that helps to secure a reliable food production.

Aims and Objectives of the proposed project are to understand the impact of biophysical and biochemical characteristics of "seed coats" of Amaranthaceae weeds on dormancy and longevity, and to comparatively investigate the dynamics of their underpinning mechanisms in response to the environment.

Objective 1. Capture the "seed coat" biodiversity of Amaranthaceae weeds by comparing dormant and non-dormant seed batches and dimorphic seed batches by non-destructive imaging (X-ray and Multispectral Imaging) and classic microscopy and correlate these seed coat traits to physiological germination responses.

Objective 2. In-depth characterisation of differences in biophysical and biochemical seed coat properties. Selected contrasting seed batches are analysed for their "seed coat" morphology and its cuticle layers composition and biophysical properties (coat permeability and mechanics) determined.

Objective 3. Investigate the molecular and hormonal mechanisms underpinning the distinct "seed coat" properties including their dynamic changes (gene expression, metabolomics, seed hormones).